The role of the medal as source of emulation and sociability within both rural and urban society, during 18th and 19th Century

The role of the medal as source of emulation and sociability within both rural and urban society, and a visual symbol for the popularisation, regionalisation and dissemination of useful agrarian knowledge during the 18th and 19th century.